The Aesthetics ofCrossing Borders: TheDisruptionof Japanesenessin Contemporary Japanese Postdramatic Theatre with reference to Yudai Kamisato's Okaz

This PhD project will provide the first comprehensive study of the work of the Japanese-Peruvian playwright and director Yudai Kamisato. In general, there is little critical engagement with contemporary experimental Japanese theatre in Anglophone studies, partly due to language barriers. Kamisato's work provides ideal material to redress this absence because his work is situated on the border between Japanese culture and the cultures of other countries. Whilst I will explore Kamisato's border-crossing aesthetics in relation to post dramatic theory, I will also reflect critically on post dramatic theory from the point of view of contemporary Japanese theatre and thus enrich our understanding of post dramatic theory and practice. Through the investigation of the connections and intersections between Japan and the rest of the world, my research will contribute to a greater understanding of Japanese society through contemporary Japanese theatre practice in Anglophone scholarship. Beyond Kamisato's work, this research has the potential to promote further explorations of contemporary Japanese theatre.